Driving Efficiency in Operating Theatre Lists - A Machine Learning Solution

There are millions of patients waiting for surgery on the NHS at this time. Despite this, productivity of operating lists is at an all time low.

ListManager is an innovative piece of software designed to improve the performance of NHS operating theatre lists. Taking into account the needs of patients, the operating team, and hospitals, ListManager will automatically book patients and manage operating waiting lists. Using the latest technology, ListManager will learn and improve itself, becoming more efficient over time.

ListManager will reduce waiting lists, reduce the cost to the taxpayer, and ultimately improve the lives of millions of patients who are waiting for an operation.